Driving Data - Exploration and Insight - Proof of Concept

Fleetfoot is our driver engagement and behaviour change tool for fleet telematics companies. We use game mechanics and real world rewards, combined with telematics hardware and data, to motivate and engage drivers of light commercial vehicles.

Professional, safe and efficient driving is seen as a way to improve brand image for many companies. However, what does data from a safe driver look like? How can it be visualised, and how does this differ across users?
What is needed to convince the insurance community? Can it be historically back-tested and will it result in a reduction of risk and lower insurance premiums for better drivers and safer operators?